Kingston University Higher Education Corporation and Pangea Connected Limited

To deliver enriched video compression and data transfer techniques to take advantage of 4G+ and 5G networks. Key focus areas are emergency services with the objective to also deliver a family of products as the project develops further.